Simulations of Planetary Giant Impacts

Numerical simulations of an asteroid strike into Mars, with a view to determining: 1) what kind of asteroid is required to produce sufficient debris to form Mars' moons; 2) what composition would this debris have, for comparison with measurements to be made by the upcoming MMX mission; 3) what consequences would such an impact have for the Martian surface - namely, could such a strike also result in the hemispherical dichotomy.